Characterizing the effects of hearing loss and hearing aids on the neural code for music

Music has always been fundamental to the human experience. It has been a part of every known society, serving a variety of roles from social or ritualistic to aesthetic or therapeutic. But with the advent of modern digital technologies, music is now ubiquitous. A recent UK study found that people polled by random text message were listening to music nearly half of the time.

For many people, the ability to enjoy music is essential for their wellbeing. Unfortunately, this ability is increasingly at risk because of the growing burden of hearing loss (approximately 500 million people worldwide; 11 million people in the UK). Current hearing aids, which are designed to improve the perception of speech, often distort music. But without a detailed understanding of the auditory processing of music and how it is disrupted by hearing loss, it remains unclear how the benefits of hearing aids for music can be improved.

We are proposing to characterize the auditory processing of music through study of the neural code -- the patterns of neural activity that underlie perception. We will study the neural code for music with and without hearing loss and hearing aids in an animal model of human hearing. The use of animals for this research is essential because the perception of complex sounds like music depends on fine details of neural activity patterns that cannot be observed directly in humans. We have recently developed new methods for large-scale recordings that allow us to observe the activity of hundreds of individual neurons simultaneously, which will enable us to provide a comprehensive characterization of the neural code. We will complement our study of the neural code with a large-scale survey of hearing aid users to help us identify the aspects of our results that are most relevant to the real-world experiences of human listeners.

Our preliminary results reveal a number of effects of hearing loss on the neural code that appear to be unique to music. Thus, we expect the results of the project not only to yield new fundamental knowledge about neural coding but also to provide a foundation for the development of improved assistive listening devices and software that can significantly improve the perception and enjoyment of music for listeners with hearing loss.

Technical abstract
Despite its central role in our society, music is largely ignored in hearing research and audiology. We know remarkably little about how music is processed by the auditory system; in fact, there has never been a large-scale single-unit study of neural responses to music. This ignorance has important practical consequences: distorted music perception is a common problem for people with hearing loss and current hearing aids, which are designed for speech, often provide little benefit. Without a detailed understanding of the neural coding of music, it is not clear how the performance of hearing aids for music can be improved.

We will use in vivo electrophysiology to study the neural code for music, using gerbils with noise-induced cochlear damage of varying severity as a model for different levels of sensorineural hearing loss. Our novel methods for large-scale recordings will allow us to record from hundreds of individual neurons simultaneously to comprehensively characterize the neural code at the single neuron and network level.

We will make recordings in the central nucleus of the inferior colliculus (IC) while presenting music from a wide range of genres (in addition to speech and tones) at different sound intensities with and without a hearing aid to isolate the effects of decreased audibility, supra-threshold hearing deficits, and hearing aid processing. We will provide both quantitative and qualitative descriptions of the neural code for music under all conditions, evaluate the relative importance of spectral and temporal properties, and relate our results to real-world listening through a large-scale survey of hearing aid users.

Given that our preliminary results reveal striking differences between the neural code for music with and without hearing loss, we expect the results of the project to have a major impact both on our understanding of the auditory processing of music and on the design of music-specific assistive listening devices.